Armadillo Merino® Global

Armadillo Merino® specialises in next-to-skin protective clothing that utilises the unique properties of merino wool. The garments are constructed for demanding environments using a range of merino performance fabrics that deliver superior protection, performance and comfort to wearers.Armadillo Merino® works with professional risk takers operating throughout the world in occupations such as military, police, fire, ambulance, search & rescue, heavy industry and other outdoor professions.Armadillo Merino® is a brand managed by Ministry of Wool Ltd, a British based company operating from Derbyshire, England.